Provision of the MAD/XAFS facility for the UK structural biology community

A £2.6M funding in July 2001 by BBSRC (719/B15474) and a subsequent grant of £195K from BBSRC 719/REI20571) and a project award of £170K from Northwest Development Agency (N0002170) enabled the establishment of a world competitive Protein Crystallography (MAD/SAD) facility in the UK in 2004 with full user operation starting in October 2004. The range of biological problems, which have already been addressed by the UK structural biology community using this beamline is impressive. Several major biological highlights have emerged in this short time including papers in Cell, Nature, Development Cell, PNAS, and several other high impact journals including J Mol Biol and J Biol Chem. These have contributed towards elucidation of enzyme mechanism, deciphering of structural features which may contribute to the disease causing properties of an otherwise key life-sustaining biological molecule, structural mechanisms involved in inward budding of endosomal membranes to generate multivesicular body, etc. These and other studies, which would likewise appear in high impact journals in due course, have made use of one or more of the features of this facility as outlined in detail under the objective and technical sections. The above capabilities would be further consolidated particularly for the long wavelength use, e.g. minimisation of air path through the use of Helium via the cryostream, and combined PX/XAFS capabilities, a combination pioneered in the UK. Now that the robotic stage is in full operation on the beamline and some of the SPoRT centres are beginning to produce a significant number of proteins and crystals as part of the BBSRC's recent investment on structural proteomics of rational targets (SPoRT), continued availability of this premier facility would ensure that a proper return on BBSRC's investment is realised. The experience gained on this tried and tested beamline would be directly relevant to development of facilities at DIAMOND, e.g. long wavelength phasing and combined MAD/XAFS capability.

Technical abstract
Since commissioning, BL10 has been used for addressing difficult and important biological problems which serve as examples of how the beamline would be used in the future. 1. From the start, the long-wavelength, typically 2.07Å, capability of BL10 has been used by a number of groups for solving difficult problems, e.g. protein-protein complexes. The larger protein complexes often yield data to relatively low resolution, making an interpretation in terms of an atomic model quite challenging. The availability of long wavelength SAD data together with Se- MAD, greatly facilitate interpretation of low-resolution electron density maps. In addition to complexes, sulphur phasing would be applied to cases where Se-Met is not available or Se-maps are ambiguous. New ideas in long wavelength data collection would continue to be explored. 2. The robotic mounting system has dramatically reduced sample loading times and enabled much more efficient use of beamtime. As the SPoRT programmes are reaching a production stage, rapid screening of samples can be addressed via the 'fully integrated' automation stage which is working reliably. 3. Metalloprotein communities world-wide have become increasingly anxious about the nature of the redox state of a metal centre in the structure of a metalloprotein. With increasing intensities available at more modern stations, as would be the case at DIAMOND too, it has become imperative to monitor the nature of the redox state of the metal centres independently. XAFS is the only spectroscopic tool which is applicable to all metals in any of their redox states. As an example, we recently determined the structure of human Cu-Zn superoxide dismutase at atomic resolution. It was only through the on-line measurement of a XANES spectrum that we correctly assigned the redox state of Cu to be Cu(I). This unique capability would be used to define new protocols for data collection for well-defined redox-state structures for metalloproteins.